The MRC ConDuCT-II Hub. COllaboration and iNnovation in DiffiUlt and Complex randomised controlled Trials In Invasive procedures

The ConDuCT-II Hub is based within the School of Social and Community Medicine, at the University of Bristol and is led by Professor Blazeby, Professor of Surgery. It will include a multi-disciplinary group of academics with established track records in the development of better ways for designing and conducting research to evaluate healthcare interventions. The work will focus on creating new methods and improving existing methods to undertake randomised controlled trials. Randomised controlled trials usually compare two new or standard treatments. The importance of a randomised controlled trial is that patients participating in them could be allocated to either of the procedures under evaluation by a process of randomisation. This means that the patients have an equal chance of having either procedure and so a fair comparison of the outcomes of each of them can be made. These types of studies are the most valid and reliable means of evaluating healthcare interventions, and there is a need for better ways of conducting the trials to inform health policy and practice. There is a particular lack of well designed and conducted randomised controlled trials in surgery and invasive healthcare procedures which means that practice is not based on evidence and standards of surgery and similar invasive procedures vary across the country and within the NHS.

The research will be undertaken by four interlinked themes. The themes include: (1) trial prioritisation and design, (2) trial recruitment, (3) feasibility study design and trial conduct, and, (4) outcome assessment, reporting and integration into decision-making. Each theme is underpinned by expertise in statistics and qualitative methods and there are close links to practising clinicians and the two clinical trials units in Bristol, the Bristol Randomised Trials Collaboration and the Clinical Trials and Evaluation Unit. The Hub has additional collaborations with the regional and national registered clinical trials units and other MRC Hubs. The ConDuCT-II Hub will build on these relationships and with new relationships with the Royal College of Surgeons of England Surgical Trials Centres (in Bristol, Oxford, Birmingham and Manchester/Liverpool). The ConDuCT-II Hub will also develop international links to surgeons and methodologists worldwide by providing innovative methods to optimise the conduct of trials in surgery and by provision of specialist training. The ConDuCT-II Hub will undertake methodological research and it will integrate innovative methods into new feasibility studies and full trials in surgery and invasive procedures.

The ConDuCT-II Hub will also deliver a training programme for clinicians and other scientists in study design and methods to optimise the design and delivery of complex healthcare interventions and trials in surgery. These courses will also be relevant to trials of public healthcare and primary care interventions. These are similar to surgical interventions because they include multiple components within each intervention, that influence outcomes by acting both together and separately. The training programme will provide an apprenticeship to create a new generation of clinicians who understand and practice evidence based medicine. The new methods will be implemented in new trials and this will lead to evidence to inform healthcare decision-making at policy and practice level. It is anticipated that the ConDuCT-II Hub will ultimately lead to a sustainable change in research culture and it will allow more and even better trials to be developed to answer critical questions of relevance to patients and the NHS.

Technical abstract
The ConDuCT-II Hub is based within the School of Social and Community Medicine, at the University of Bristol and led by Blazeby, Professor of Surgery. It will build on the achievements of the ConDuCT Hub to develop the Hub into a world class centre of excellence for high-quality, cutting-edge methodological research of relevance to pragmatic randomised controlled trials (RCTs) in general, but with a particular focus on the needs of RCTs in surgery. Within the Hub there will be four interlinked research themes. The themes include: (1) trial prioritisation and design, (2) trial recruitment, (3) feasibility study design and trial conduct, and, (4) outcome assessment, reporting and integration into decision-making. Each theme is underpinned by expertise in statistics and qualitative methods and there are close links to practising clinicians and the two registered clinical trials units (CTUs) in Bristol. The Hub has regional and national collaborations with other registered CTU and MRC Hubs and it will develop new relationships with the Royal College of Surgeons of England Surgical Trials Centres and international collaborations with surgical trials centres in continental Europe and North America by providing innovative methods to optimise the conduct of trials in surgery and by provision of specialist training. The Hub will deliver a training programme for clinicians and methodologists in specialists areas to optimise the design and delivery of complex healthcare interventions and trials in surgery. The Hub will integrate new and improved methods into new trials in collaboration with regional and national CTUs working closely with clinicians (especially surgeons). The combination of new methods, training courses, workshops and apprenticeship opportunities offered by the Hub will lead to more and better trials to be developed to answer critical questions of relevance to patients and the NHS.

Potential impact
The research, training and work undertaken by the ConDuCT-II Hub will impact policy makers, health care innovators, scientists nationally and internationally, clinicians and patients. The Hub will develop and improve methods to undertake randomised controlled trials (RCTs) that will lead to marked improvements in the successful design, conduct and completion of pragmatic RCTs in all areas but particularly in surgery.
Policy makers (such as the National Institute for Heath and Clinical Excellence, NICE) will benefit because the Hub will carry out methodological research to improve the commissioning, design and conduct of RCTs of non-pharmaceutical and invasive interventions. Currently the NICE Interventional Procedures Committee reviews selected invasive procedures and makes recommendations on uptake but it is often limited by the lack of high quality RCTs in this area. The Hub, therefore, by improving the number and quality of trials will directly provide evidence for review by this committee.

The Hub will also impact on clinicians who develop innovative practice in complex non-pharmaceutical interventions. Currently this is performed within strict regulations which is risky and is likely to have led to the introduction of interventions into clinical practice which are at best an ineffective and inefficient use of resources and at worst could have serious but unrecognised side effects. In the ConDuCT-II hub new methods will be developed to study complex invasive healthcare interventions and to introduce them into practice. It will impact on clinicians by working with them to gain funding to allow safe and more controlled evaluations of new interventions. Similarly work in the Hub will impact on clinical trialists in the UK and internationally who will use the methods and implement them into new studies.

A major theme in the Hub will focus upon methods to improve the selection and implementation of outcomes in trials. The Hub will develop methods to improve the content and validity of 'core outcome sets'. The use of core outcome sets will impact several key stakeholders because it will allow data synthesis from trials to inform policy makers (e.g. NICE) and scientists (e.g. in meta-analyses) and importantly it will provide the core information for clinicians to communicate to patients regarding the trial results. In ConDuCT-II methods for clinicians to communicate the core information will be developed and tested. This will improve health professionals' satisfaction with the consultation process and it is expected that better information provision will reduce litigation and complaints and more satisfied patients.

The ConDuCT-II will also impact by its training courses on clinicians and trainees and methodologists. The courses will focus on best methodologies for RCTs of non-pharmaceutical interventions, and especially surgery. This will build future capacity through training methodologists and clinicians via new short courses and provision of both clinical and non-clinical PhD studentships. Up to five clinicians will have the opportunity for a clinical research taster for six months within the Hub during which they will be supported to develop and write a full research training fellowship application. The methodologically trained clinicians will then become future leaders and academics in this field to pursue the vision of the Hub and change the culture in surgery such that practice can become based on evidence and so standards of care across the UK can be developed.